Communities in Motion: Preserving Heritage, Legacies and Learning from Centres of Black Organising and Activism

This thesis is concerned with the legacies of black arts and heritage centres (1980s-present): centres that
once thrived but have now been lost; those that exist but are struggling to survive; and those that are
emerging with new possibilities for black organising and activism.